Understanding Mycobacterium bovis transmission at the environmental-wildlife-livestock interface in Wales for enhanced bovine tuberculosis control

Bovine tuberculosis (bTB), caused primarily by Mycobacterium bovis, represents a major constraint on livestock productivity in the UK. Eradication efforts in Wales are complicated by the ability of M. bovis to infect a diverse range of animal species, leading to a complex multi-host epidemiology. Badgers have been identified as the primary maintenance reservoir host in Wales. This PhD investigates M. bovis transmission at the wildlife-livestock interface to enhance bovine tuberculosis control in Wales. Badger population genetic structure and network connectivity will be assessed to identify key subpopulations and transmission pathways relevant for targeted intervention, such as vaccination. Wastewater surveillance data will be analysed for multiples mycobacteria species to assess spatial and temporal trends, alongside environmental and anthropogenic factors influencing their prevalence.